Development and Certification of Hand Sanitiser Production Facility

The objective of this project is to develop further the manufacture, certification and sales of a hand sanitiser and surface cleaning product, to sustain employment and offer a unique online portal direct to the consumer in these challenging times.